University of Derby and Bloc Graphics Limited

To embed and develop a digital factory that reuses, learns, adapts and evolves from existing know-how, data and processes that will create model processes with minimal effort and time.